National Hub in High Value Photonic Manufacturing

Photonics is one of six EU "Key Enabling Technologies. The US recently announced a $200M programme for Integrated Photonics Manufacturing to improve its competiveness. As a UK response, the research proposed here will advance the pervasive technologies for future manufacturing identified in the UK Foresight report on the Future of Manufacturing, improving the manufacturability of optical sensors, functional materials, and energy-efficient growth in the transmission, manipulation and storage of data. Integration is the key to low-cost components and systems. The Hub will address the grand challenge of optimising multiple cross-disciplinary photonic platform technologies to enable integration through developing low-cost fabrication processes. This dominant theme unites the requirements of the UK photonics (and photonics enabled) industry, as confirmed by our consultation with over 40 companies, Catapults, and existing CIMs.
Uniquely, following strong UK investment in photonics, we include most of the core photonic platforms available today in our Hub proposal that exploits clean room facilities valued at £200M. Research will focus on both emerging technologies having greatest potential impact on industry, and long-standing challenges in existing photonics technology where current manufacturing processes have hindered industrial uptake. Platforms will include:
Metamaterials: One of the challenges in metamaterials is to develop processes for low-cost and high-throughput manufacturing. Advanced metamaterials produced in laboratories depend on slow, expensive production processes such as electron beam writing and are difficult to produce in large sizes or quantities. To secure industrial take up across a wide variety of practical applications, manufacturing methods that allow nanostructure patterning across large areas are required. Southampton hosts a leading metamaterials group led by Prof Zheludev and is well positioned to leverage current/future EPSRC research investments, as well as its leading intellectual property position in metamaterials.
High-performance special optical fibres: Although fibres in the UV and mid-IR spectral range have been made, few are currently commercial owing to issues with reliability, performance, integration and manufacturability. This platform will address the manufacturing scalability of special fibres for UV, mid-IR and for ultrahigh power sources, as requested by current industrial partners. Integration with III-V sources and packaging issues will also be addressed, as requested by companies exploiting special fibres in laser-based applications. In the more conventional near-infrared wavelength regime, we will focus on designs and processes to make lasers and systems cheaper, more efficient and more reliable.
Integrated Silicon Photonics: has made major advances in the functionality that has been demonstrated at the chip level. Arguably, it is the only platform that potentially offers full integration of all the key components required for optical circuit functionality at low cost, which is no doubt why the manufacturing giant, Intel, has invested so much. The key challenge remains to integrate silicon with optical fibre devices, III-V light sources and the key components of wafer-level manufacture such as on line test and measurement. The Hub includes the leading UK group in silicon photonics led by Prof Graham Reed.
III-V devices: Significant advances have been made in extending the range of III-V light sources to the mid-IR wavelength region, but key to maximise their impact is to enable their integration with optical fibres and other photonics platforms, by simultaneous optimisation of the III-V and surrounding technologies. A preliminary mapping of industrial needs has shown that integration with metamaterial components optimised for mid-IR would be highly desirable. Sheffield hosts the EPSRC III-V Centre and adds a powerful light emitting dimension to the Hub.

Potential impact
Our vision is to create a hub that is the Go-To place for the UK photonics industry who are interested in:
1. Improving existing manufacturing processes for production of photonics components
2. Supply of prototype components and sub-systems to their designs
3. A one-stop-shop for trialling user ideas and developing new manufacturing processes
In addition to this user pull, the Hub will push out new processes that enable hitherto difficult or expensive
device/component ideas resulting from EPSRC investments in advanced photonics research. The Hub will work at TRL 2- 3 and will provide the currently-absent manufacturing research component of the TRL chain within the UK photonics infrastructure. Much of photonics is clean-room based (III-V semiconductors, fibres, silicon photonics, metamaterials) and we believe the UK suffers from not having a clear route from its physics-based research investments, through development of devices, to prototype production using new processes, before finally handing on to mid-TRL entities (e.g. HVM Catapult) or direct to industry for incorporating into trial systems and prototypes. Currently, this photons-to-production value chain does not have a broad physics-based ideas engine to underpin it. Thus UK Photonics plc is constrained to buy products already on the market from (usually) foreign companies (fibres, silicon waveguides, etc.) that puts them at a competitive disadvantage, since their competitors can do the same.. Our own commercial experience shows the advantage of investing in TRL 2-3 processes, e.g. Fibrecore, approximately £10m turnover, the world-leading special fibre production company and SPI Lasers who transferred their entire production processes from Southampton. Both now supply special fibre and fibre lasers throughout the UK photonics industry. We will do the same for each of our platform technologies and can offer £200M of clean room investment as a national resource for industry.
Examples of impact of the photonics production engine (i.e. the Hub) are as follows:
Metamaterials: lenses and arrays, polarises and isolators, dispersion compensators, electro/magneto-optical modulators, spatial light-modulators.
Fibres: Ultrasensitive distributed gas and chemical sensors, radiation-hard, fibres, low-latency fibre cables for data centres, connectorised mid-IR power delivery cables (100W) for surgical, industrial sensing and defence applications, kW-class ultra-reliable pulsed fibre lasers systems for industrial materials processing.
III/V Semi-conductors: Integrated light sources on silicon through CMOS-compatible processes, high-power fibrecompatible pump lasers at new wave lengths, mid-IR sources compatible with both silicon photonics and fibre devices.
Silicon photonics: Photonic-electronic convergence designed for integration on a silicon platform, metamaterials, plasmonics devices on silicon, special fibres for interlinking silicon devices in data centres
The above is a small selection from a list of over one hundred devices we have in mind that require new processes to make them faster, cheaper, better. All have seen early-stage demonstration, and have excited industry, but are currently impractical for lack of a low-cost robust manufacturing process. Through our industrial and mid- and high TRL collaborators these innovations and their enabling processes will have direct impact in defence, security, healthcare, communications and the wider UK high value manufacturing sector.
The Hub will thus provide the missing foundations to support the currently-disconnected UK photonics infrastructure and embed EPSRC's major investments in physics-based photonics into the early stage of the supply chain. Currently, much of EPSRC's investment is taken up abroad and our vision is to change this by providing the innovation engine for UK Photonics plc. This will have a major impact on the way it does business.